Generative AI for biodiversity/conservation.

The RENEW project seeks to protect and restore UK biodiversity through a people-in-nature approach, working with local communities, farmers, land managers, conservationists, businesses and policy makers to effect change. This project will develop "smart agent" technologies in support of this aim. [Note: While similar to another advertised project (cf "Smart agents for complex environmental data" / Exeter ref. 5129) this is a separate project will apply AI techniques to deliver conservation goals within the RENEW project.]

A huge volume of data on climate, biodiversity, land use, agroecology, ecosystem services and other environmental challenges is now routinely generated by (e.g.) sensors, satellites, drones/UAVs, digital media, models, and simulations. Making effective use of this data depends on insight and interpretation by expert scientists, which creates information bottlenecks in decision-making; there are too few scientists to supply the huge demand for decision-ready knowledge around environmental sustainability. Meanwhile, artificial intelligence (AI) is rapidly increasing our scientific ability to extract patterns from observations and make predictions of environmental processes. Generative AI is providing new abilities for automated systems to interact with human users using natural language, audio and video channels.

This PhD project will develop "smart agent" tools that harness large language models and generative AI as an interface between human decision-makers and complex environmental data/models. Smart agents are envisaged as software tools that interact with humans in a conversational and natural style, interpret the information needs and context of individual users, and then utilise a range of environmental models and data sources to provide immediate answers to questions. Smart agents might be deployed across a range of platforms (e.g. web applications, social media bots) and interact in different styles (e.g. text/audio chatbots, video avatars).

A core challenge is the establishment of robust and rigorous methods that build trust; scientific information must always be interpreted and presented with attention to accuracy, uncertainty and ambiguity. Responsible innovation and stakeholder engagement are vital to ensure these tools are developed ethically and deliver public environmental benefits.

Potential benefits of smart agents for biodiversity and conservation are diverse and substantial. Smart agents can interact with humans at scale, yet provide information tailored to individuals, supporting better environmental decision-making. They can provide easy access to scientific knowledge, to counter misinformation and improve the quality of public debate. They can translate across languages and democratise access to information around the world. In these and many other ways, this technology can help in the ongoing struggle to mitigate and reverse environmental damage in the 21st century.

This studentship offers some flexibility for the student to tailor their research project towards their own interests. The student will join a team of researchers working on relevant topics and will be supported to develop a strong research proposal in collaboration with their supervisors.

The student will be based at University of Exeter (Streatham Campus) and work under supervision of Prof Hywel Williams and Dr Oscar Rodriguez de Rivera Ortega. They will join the Centre for Doctoral Training in Environmental Intelligence (https://www.exeter.ac.uk/research/eicdt/ ), a 4-year programme offering training in AI, data science, environmental challenges, responsible innovation and data governance/ethics. They will also join the NERC-funded RENEW project (https://renewbiodiversity.org.uk/ ) and participate fully in the RENEW community. At Exeter, the students will join a thriving research group with other students and postdoctoral researchers working on related problems.